Plasmonic Nanostructures for Biomedical Application

Gold nanoparticles have great potential in biomedical applications because of their biocompatibility, accessibility, chemical functionality and unique optical properties arising from surface plasmon resonance. Plasmon resonance can confine light into a nanoscale volume, resulting in a local enhancement of electric field. This plasmon-mediated concentration of the electric field in the vicinity of metallic nanostructures can lead to enhanced luminescence, energy transfer and even lasing processes. This project aims to understand light-nanomaterial interactions in hybrid plasmonic systems and develop novel noble metal nanostructures for enhanced performance for biomedical sensing. This is a multidisciplinary project, involving state-of-the-art optical spectroscopy and nanofabrication at the interface of nanotechnology and healthcare.